University of Leeds and Environmental Technologies Limited

To develop a fundamental scientific understanding of operation and failure modes of filter cartridge; optimise performance of existing product; and produce an innovative, market leading filter element and filtration system of validated performance.